Retail Market Services

Taking up the challenge to help London’s markets adapt and grow through innovative technology,

Proxama will provide its award winning Loka App to develop a prototype Retail Markets Service. This

service will enable consumers to consume real time deals and promotions as they pass by and

through markets. Proxama’s Loka service uses Bluetooth beacon technology to precisely position the

consumer within the local area and retail market to deliver highly targeted messaging to drive footfall

and increase in-market purchasing. This new capability and real-time consumption of promotions on

mobile should appeal and attract a much needed younger demographic into street and covered

markets.

Proxama will develop a simple snap and advertise management app for market traders to rapidly

and simply add new promotions to Loka, significantly reducing the technical barriers for market

traders. The ease of use and applicability of this capability for stallholders will be validated as part of

the project.

Proxama’s commercial partner PlayAmigo will provide invaluable commercial insight by working with

the GLA to map out the covered and street market landscape, identify the key challenges faced by

markets and validate that the proposed mobile service addresses these challenges.

The outcome of this project will be a proven, low cost, commercial service and case study that provides an attractive return on investment for market traders and operators by increasing sales, footfall and providing consumers with useful and engaging mobile services as they shop. PlayAmigo plan to rollout these services to covered and street markets nationally during 2017.